University of Exeter and Good Birth Company Limited KTP 22_23 R3

To develop a sustainable recyclable liner for hospital birthing pools to replace single use alternatives and the need for manual cleaning.